A Low Cost Remote Body Temperature Monitoring and Symptom Diagnosis Solution

The low-cost remote body temperature monitoring and symptom diagnosis solution helps self-isolated people to monitor, record, and get remote feedback on their symptoms. It fills the gap in the data analysis of the COVID-19 pandemic and provides visualised statistics such as regional suspected and isolated patient numbers and their status. It will help to reduce public panic feelings and decrease cross-infection probability. It also helps to alleviate the shortage of healthcare staff by improving their working efficiency and protecting them from unnecessary contact with patients.

--ADDITIONAL INFORMATION HERE--
200 extra testing samples to be made for further verifying and testing. Improvement to be made on self symptom diagnosis mobile application. Further development works to be done on the cloud-based backend system with an additional user-health management module, providing our solution as a service and easing the adoption process of new technologies for organizations, companies, private hospitals of different sizes.